Rape, the State and Society: A Historical Study of Responses to Rape in South-Eastern Nigeria, c. 1916-1990s

Nigeria today is grappling with a rape crisis of significant proportions. However, the topic of rape remains inadequately explored from a historical perspective, inhibiting analysis of the social, political and legal dimensions of sexual violence in the country. Academic analysis has been dominated by legal, criminological, psychological and health studies and has focused on sexual offenders, recent legal frameworks, and health implications of the crime to the victims rather than on broader social responses. These approaches to the study of rape in Nigeria limit understanding of the historical trajectories of reported rape cases, the ways and extent to which it has been prosecuted and convicted, and of the evolution of both social and politico-legal responses it has received over time. The approach also obstructs comprehension of how rape is understood in the Nigerian society. This dissertation fills this gap in the literature by historicizing the responses rape has received from the colonial, post-colonial governments and the society at large in the southeastern Nigeria context. Southeastern Nigeria makes a valuable case study due to the level of archival evidence of reported incidences of rape in the region, and the various socio-political regimes that can be studied, from the pre-colonial to colonial states, independence to the Nigerian-Biafran war, and the post-conflict transition to military rule. The promulgation of the colonial criminal code of 1916, defining rape and other sexual offences provides a starting point for the analysis, which ends in 1990s with the growth of human rights and women's rights activism against sexual violence. This research draws on socio-legal history, African studies, historical criminology of colonialism, intersectional feminist and oral history methods. It highlights the overlapping of pre-colonial and colonial structures of power and their impact on rape incidents. It investigates how colonial and post-colonial law courts dealt with the crime, and the forms the crime took. It also analyses rape during the Nigeria-Biafra war to highlight developments in wartime, before moving on to analyse public responses to rape in the 1970-90s. The thesis contends that the prevalence of rape in southeastern Nigeria's history is due to the scant attention it has received from the government, a trend that traces back through a long historical antecedent of trivializing the crime. This study places itself within the current scholarly debates on indigenous cultures, Christianity, colonialism and colonial continuities in the study of rape and sexual violence more broadly. The research therefore contributes significantly to the broader literature on sexual violence and African sexualities and provides evidence capable of driving evidence-based policy and action against the crime.